PESO Resilience Fund

The PESO pilot system being deployed in Portsmouth International Port will integrate local electricity generation, novel energy storage and smart energy management to demonstrate how ports can meet emerging on-shore power demands and the requirements of ships as they increasingly use shore power and adopt electric propulsion whilst minimizing the need for expensive grid upgrading and optimising the use of variable tariffs.

Three main areas of innovation will be explored in the PESO pilot; the design and construction of novel dual-chemistry battery technology to meet the port requirements; advanced management software to optimise onsite energy generation and storage and the development of smart port grid infrastructure.